Host Responses to Viral Infection: Differential outcomes of viral infections

Technical abstract
Several viruses studied at The Pirbright Institute infect more than one animal species. This applies for example to foot and mouth disease virus (FMDV), affecting pigs, sheep and cattle; or bluetongue virus (BTV), that replicates in sheep and cattle. Frequently, species show differences in disease manifestation and pathology when infected by the same virus. For example, the same FMDV strain can be mild in sheep but highly virulent in pigs. The underlying mechanisms for these differences are poorly understood. In this project we will investigate in detail innate and adaptive immune responses and compare them between species infected with the same virus. Immune responses will be investigated by different omics technologies and fed into in-silico models created in collaboration with the University of Surrey (UoS). For this work data sets from previous ISP and externally funded projects will be used, but also from new studies performed in the current funding cycle. In these new experiments state-of-the-art technologies will be applied for dissection of immune responses. This will comprise FMDV and BTV, performing detailed analyses of the innate immune response by transcriptomics and studies of involved cell types and their activation by flow cytometry. Subsequently, adaptive immune responses will be investigated with a focus on B cell activation and antibody characterisation (epitope recognition, avidity, function). To incorporate underlying genetic factors, already identified and new SNPs for immune-related genes in pigs and cattle will be investigated, making use of animal studies within this topic but also previous genome wide association studies data. Next to these analyses in pigs and cattle, Marek's disease virus (MDV) will be studied in chickens. In the past, different congenic chicken lines were developed, that showed either resistance or different degrees of susceptibility to MDV. PacBio sequencing will be performed to identify genome sequences related to disease outcomes. These analyses may ultimately allow the breeding of MDV resistant chickens. Data from genomic studies will also feed into the in-silico models developed with UoS.